Enhancements to design and testing of Body Aspect's breast volume measurement software

This project will enable Body Aspect to draw on scientific expertise to improve the company's breast volume measurement software. Body Aspect's service uses 3D body surface scanning technology, in conjunction with the company's proprietary software, to provide a Breast Assessment Service to the NHS in the East Midlands.

NHS elective breast surgery is available to women when their breasts are disproportionately large, or where there is significant asymmetry or absence of breast tissue. However, methods for estimating breast size are unreliable owing to the non-standardisation of bra-sizing/fitting and the inaccuracy of estimation by eye.

Body Aspect worked with NHS commissioners and clinicians in the East Midlands to introduce a new pathway that uses 3D body scanning combined with Body Aspect's specialist software to more accurately assess breast volume and breast-to-torso ratio.

The project will address existing deficiencies relating to the design and testing of the breast volume measurement software.

The previous testing process was cumbersome with several sources of inaccuracy. Body Aspect will collaborate with the scientific partners to design test models that will form the basis of a new testing protocol. Newton Gateway will help Body Aspect to improve the accuracy of their breast volume measurement software through enhancements to the modeling techniques.